University College London and Q-Bot Limited 21_22 KTP R5

To develop an innovative Moisture Risk Assessment and Management tool to enable diagnosis and management risks in robotic underfloor insulation service. To provide long-term assurances to clients and industry partners, increasing sales, benefitting building occupants and reducing greenhouse gas emissions.